NL-COMM: Practical, Non-Linear Processing for High Performing Communications

Some of the major challenges in current wireless communications networks are related to their achievable spectral efficiency, connectivity capabilities, power efficiency, and to costs related to their deployment and operation. To increase the spectral efficiency and user connectivity, current networks heavily rely on Multi-User Multiple-Input, Multiple-Output (MU-MIMO), and massive-MIMO (mMIMO) technologies. However, the large number of required base-station antennas (with its related RF chains) can substantially increase the power consumption of the cell sites, resulting in bulkier and heavier base stations. In addition, existing, first-generation MU-MIMO deployments, typically employ linear processing approaches that are practical, but can leave many of the MIMO spectral-efficiency and connectivity gains unexploited, resulting in increased development and operational costs.

As an alternative to linear processing approaches, non-linear processing attempts to provide improved spectral efficiency and user connectivity by adopting the design principles of theoretically optimal transceivers. However, traditional non-linear processing solutions (e.g., sphere decoders) can be impractical in terms of processing latency and complexity, especially when supporting a large number of concurrently transmitted information streams. In addition, to the best of our knowledge, fundamental radio-resource-management (RRM) functionalities, like rate-adaptation and MIMO user scheduling, that are required to make non-linear processing adoptable from practical systems, do not currently exist. As a result, non-linear processing approaches are currently inapplicable to existing communications systems.

Through NL-COMM, for the first-time, we will: (a) develop, prototype and demonstrate advanced and practical non-linear processing approaches and their corresponding practical gains; (b) develop, prototype and demonstrate necessary RRM functionalities to integrate non-linear processing algorithms into 5G systems and beyond and; (c) integrate these approaches into Open RAN developments, at the base-station side. Therefore, the NL-COMM concept will be the first ever solution able to realise and integrate non-linear processing in practical wireless systems by solving long-standing theoretical (e.g., rate adaptation, and MIMO user scheduling) and practical (e.g., processing complexity and processing latency) problems, and will exhibit measurable gains of high importance to wireless networks. As such, NL-COMM will drive advancements that have the potential to transform the way we perform physical layer processing and it will lay the groundwork for future networks that can further benefit from the gains of non-linear processing, thereby strengthening the UK's capability and share of the global telecoms market.